ICARUS: Investigating Changes in Asteroid Regolith and Understanding Solar-driven volatile release in near-Sun asteroids

How does solar heating lead to gas emissions and alter the surface composition of near-Sun asteroids? This is the key question driving the ICARUS project, which focuses on asteroid (3200) Phaethon, the largest known example of an asteroid experiencing extreme heating. Initially stable in the asteroid belt, these objects can be gravitationally perturbed into trajectories that bring them close to the Sun. Intense solar heating triggers dramatic surface changes, including gas release, dust emissions, and even disintegration. Phaethon, for instance, reaches temperatures of up to 730°C during its closest approach, with emissions dominated by gas with minimal dust release. Telescope observations during recent close encounters have revealed no significant dust clouds, placing strict limits on its dust emission rate. This puzzling observation highlights that much is still to be understood about asteroid activity. As the target of the Japanese DESTINY+ mission, scheduled for a flyby in November 2030, Phaethon presents a unique opportunity to study near-Sun asteroid behaviour.
Why should I care? Understanding how asteroids behave is critical because they may have played a significant role in delivering water and organic compounds to Earth, essential building blocks for life. This process of volatile delivery from asteroids and comets to terrestrial planets is thought to be a key factor in the origins of life. In addition, studying the activity of near-Sun asteroids helps us understand their life cycles: why some remain active, while others cease activity or even disintegrate. These insights could expand our knowledge of the conditions that influenced the development of life on Earth and offer broader implications for the evolution of the solar system.
The ICARUS project will simulate the solar heating experienced by asteroids like Phaethon by exposing meteorite samples to controlled heating cycles that mimic the extreme conditions near the Sun. We will track gas emissions, identify the minerals responsible, and observe how the surface composition evolves over repeated heating. To ensure the relevance of our findings, we will measure our experimental samples using instrumentation that mirrors the technology on the upcoming DESTINY+ mission, which will fly past Phaethon in 2030. This approach will allow us to create essential reference datasets that are key to interpreting the data from the mission’s dust analyser.
Why will ICARUS succeed? The ICARUS project is built on solid preliminary results that demonstrate the feasibility and effectiveness of our approach. Our team has extensive expertise in conducting such experiments, and we have secured valuable support from the DESTINY+ science team, who recognise the importance of our work. By generating critical datasets for the mission, ICARUS will directly contribute to the interpretation of data gathered by DESTINY+, enhancing the mission's scientific value. Furthermore, our work will allow us to develop a broader framework for understanding the behaviour of near-Sun asteroids, supporting global efforts to answer fundamental questions about the solar system’s evolution.
ICARUS will advance our understanding of asteroid evolution and the role of small bodies in delivering key materials to Earth. By providing the necessary reference data to interpret the findings of DESTINY+, this project will not only maximise the scientific return of the mission but also strengthen UK science as a leader in asteroid research.